Modelling and investigation of the effects of anthropogenic noise on the collective movement of animals

There is increasing evidence that the wellbeing of marine and terrestrial animals
is affected by the exposure to anthropogenic noise (arising from various
industrial activities; e.g., the Oil & Gas industry), which interferes with signal
processing or animal communication, or can directly harm animals [1].
A major issue regarding the anthropogenic noise is the difficulty of assessing its
impact, and estimating behavioural effects on animals.
The goal of this research is to use mathematical modelling, combined with
analytical techniques and available experimental data, to propose hypotheses
regarding the effect of anthropogenic noise (e.g., generated by the Oil & Gas
industry) on the inter-individual communication between the members of small,
medium or large animal aggregations. The project will see the development of
2D multiscale mathematical models that describe the spatial interactions
between animals via sound signals (the models will be generalizations of models
in [2,3]). To investigate the models developed in this project, various analytical
and numerical techniques will be used. For biological realism, the models will be
parametrised with available data regarding animal movement (e.g., speed,
turning behaviours) and animal communication (e.g., communication sound
levels, frequency). Finally, the models will be used to test the effect of
anthropogenic noise on disrupting group-level communication, and the potential
consequences regarding the survival of individuals.
This project will not only lead to the development of new computational and
analytical techniques to investigate these mathematical models, but will also
increase our understanding of the role of man-made noise on the biological
mechanisms that disrupt animal movements and behaviour, and eventually lead
to better mitigation methods to increase population survival.
[1] A.A. Yim-Hol Chan, D.T. Blumstein, 2011. Attention, noise, and implications for
wildlife conservation and management. Applied Animal Behaviour Science, 131,
1-7.
[2] I.D. Couzin, J. Krause, R. Jamesm G.D. Ruxton, N.R. Franks, 2002. Collective
memory and spatial sorting in animal groups. J. Theor. Biol. 218, 1-11.
[3] R. Eftimie, G. de Vries, M.A. Lewis, 2007, Complex spatial group patterns result
from different animal communication mechanisms, PNAS, 104(17), 6974-6979